Advanced elastic cohensive knitted bandages and methods of manufacture

The aim of the proposed project is to research, design and develop advanced environmentally friendly knitted elastic cohesive bandages together with automated high speed methods of manufacture. Currently whilst knitted bandages are produced around the globe, none are manufactured in the UK. However, no knitted elastic cohesive bandage is currently manufactured anywhere across the globe. With the proposed development of the first knitted elastic cohesive bandage which, combined with advanced yarn design and structure, advanced elastomer and coated polymer composite spun thread, natural and synthetic latex and other water based adhesives and environmentally advanced fully automated manufacturing methods the company's
novel product would provide high added value within the knitted bandage market where they are seen as UK leaders for the veterinary sector. The rnaFk-et for the proposed new product is as a support and retention bandaged used in the UK, USA and Europe in veterinary and human healthcare. This is a vast market and one in which Millpledge is very well positioned, and would be complimentary to the company's current range of products. The deliverables for the proposed project would be:
• loose knitted elastic cohesive bandage with novel yarn design and knitted structure, new
composite thread technology and new adhesive compound
• denser knitted elastic cohesive bandage with novel yarn design and knitted structure with
composite thread technology and new adhesive
• fully automated process for producing double sided coating, double sided curing,
tensioning and winding of the bandage
• ageing and mechanical testing reports
• provisional patent covering the prototype product technology and the process
• technical manual covering the product and manufacturing protocols